Innovative solutions to providing potable water in Ghana

Poor housing stemming from rapid urbanisation has led to faulty plumbing and toilet systems; dysfunctional water filters has led to excessive amounts of polluted water. In addition to this, high fluoride concentrations in water which can lead to dental/ skeletal fluorosis is an issue in some regions.